Improving the Welfare of Young Adult Offenders: Co-producing Trauma-Informed Practice Through Service Blueprinting

Overview
Young adult offenders often have a disproportionately high prevalence of disadvantage in their backgrounds (e.g. mental health, dependency, housing issues) (Wright and Liddle 2014, Liddle et al 2016). Appropriate welfare and support services can be crucial in promoting positive transitions for this group (Prior et al 2011, Grimshaw 2017). Yet such services can also unwittingly reinforce traumas deriving from their previous life experiences (Sweeney et al 2015). As part of a more person-centred approach, this study will examine Trauma Informed Practice (TIP), in services for 18-25-year-old offenders. More specifically, it will explore if, how and why the co-production of service blueprints can be effective in improving welfare and operationalising principles of TIP for this cohort. The study will address the following research questions:

1. How and to what extent do 18-25-year-old offenders experience insensitive treatment in their interaction with services? What are the impacts of this? How and to what extent would TIP principles generate more positive experiences?
2. To what extent do service providers recognise young adult offenders' experiences? How do they interpret and implement TIP principles in their interaction with them?
3. Does the process of co-producing a 'service blueprint' impact on the above and if so in what way?